Assessment of Gamma Radiation on the Properties of Concrete

This project focuses on the effect of gamma radiation on the structural properties of concrete in order to determine its useful lifespan. This information is vital for the nuclear industry and will potentially extend the operating life of many nuclear installations. The project involves the accelerated ageing of freshly prepared concrete and comparison to historic samples taken from Sellafield Site. Techniques such as SEM, XRD, IR/Raman microscopy and compressive strength testing will be used. In addition, environmental effects will be distinguished from radiation effects.